Active Neural Interfaces for Bioelectronic Medicines

Addressing the grand challenge of "frontiers of physical intervention" in the EPSRC healthcare technologies theme, this PhD research aims to develop smart neural interfaces for bioelectronic medicines, where electronic microchips interact with the nervous system directly for restoring lost body function or rebuilding a healthy balance of organ operation. Bidirectional closed-loop neural modulation will be implemented on the microchips using CMOS technology. By developing novel three-dimensional microfabrication techniques, the neural interface will be capable of not only highly selective and precise neural sensing and intervention, but also promotion of nerve regeneration in the case of nerve damage due to injury, disease or organ transplantation. This PhD study will explore new techniques in both ultra-low-power CMOS integrated circuit design and advanced micro-fabrication, and investigate device robustness and reliability for chronic implantation.